Protein Baking

Whey Good is a specialist baking supplement company that provides high protein, lower calorie baked goods to the health and fitness market, or those just looking to stay healthy. We are making baking healthier and more nutritious, by innovating with convenient and easy to make products. We want people to have choice in the baked goods market by providing a healthier alternative to what is currently ‘Whey Good, Nutritious Baking Made Easy.’